University of Nottingham and ZF Automotive UK Limited KTP 22_23 R5

To develop an accurate Digital Twin for automotive servo drives, including multiple physical effects and influences in a very fast simulation with high levels of accuracy through the deployment of AI.